Adaptive Graphene Electronics and Plasmonics

Graphene exhibits great potential for optoelectronic applications as its unique electronic bandstructure allows a high level of control over its electronic charge transport properties; however there is currently a lack of methods for controlling these properties in a spatially resolved, reversible and non-volatile manner. The project aims to demonstrate electrostatic doping of graphene on photorefractive lithium niobate; a material which allows for non-volatile, reversible charge distributions to be defined by structured illumination, and to explore the potential of this method for reconfigurable electronic interconnects and resonant plasmonic structures defined simply by optical illumination.